What do the Symbols Say? A Linguistic and Statistical Decipherment of Pictish Symbols

The early medieval Pictish Symbols carved for hundreds of years on standing stones in Scotland are believed to
memorialise historic individuals and represent personal names in the Pictish language. The key to deciphering the
Pictish Symbols lies in a statistical comparison of hundreds of Symbol stone texts on monuments throughout Scotland
and hundreds of personal names recorded in historical sources. I will compare the statistical features of these two
corpora, the linguistic features of Pictish word forms and the grapholinguistic features of Symbol texts, and I will assess
potential writing system models, ultimately providing for a decipherment of Pictish Symbols.